Mag-Cure: A novel method for magnetically induced bonding and de-bonding of thermoset adhesives in the Automotive Industry

Mag-Cure will result in a step-change for the manufacture of electric motors used in Electric Vehicles, by bringing to market a novel adhesive bonding technology allowing the rapid curing of adhesive systems (reducing production cost/time of production/removing bottlenecks), as well as providing a solution for end-of-life/quality control by ensuring the adhesive system is "de-bondable".

This is achieved through the novel application of curie nano particles(CNP) introduced to the adhesive system giving far greater control over the manufacturing and curing process.

Expert, a global leader in automation technology will lead and commercialise the technology, along with Impact Solutions who specialise in green material processes and solutions. Together the consortium will test and demonstrate the bonding and de-bonding solution, disseminating the results to the wider supply chain, and looking to capture 15% of the UK motor winding adhesive market post project.

Additionally Expert are well placed to increase exports for UK PLC with bases in Germany, China and the USA allowing rapid international expansion and increased R&D job creation throughout their UK R&D headquarters.